CZAssist: When Security Means Survival

CZAssist is a UK-developed technology solution designed to improve data security and privacy for users operating in challenging environments with limited connectivity and heightened security risks.

Many professionals and organisations working in remote, high-risk, or infrastructure-limited regions face significant challenges in collecting, storing, and transmitting sensitive information safely. Existing systems often depend on stable internet connectivity and secure physical environments—conditions that are frequently unavailable in humanitarian, conflict-affected, or disaster-impacted areas.

This project addresses these challenges by developing a secure data handling system optimised for offline and low-connectivity environments. The solution has been designed in consultation with humanitarian organisations, security specialists, and field practitioners to ensure it meets real-world operational requirements.

The innovation aligns with the UK's strategic priorities in Advanced Connectivity Technologies, specifically addressing secure communications and data protection in challenging operational contexts.

The current phase will deliver a validated working prototype developed entirely in the UK, demonstrating the viability of enhanced data security approaches for organisations operating in complex environments.

This project contributes to the UK's leadership in developing civilian security technologies that prioritise user safety, data protection, and operational resilience.